Digital Overload

"Smartphones have become an integral part of life and this is especially true for young people. Since 2012, ownership among under 34's in the UK has risen from 60% to 95% in 2018, with 80% of under 16's reporting they get their first smartphone between the age of 9-12\. While the benefits of the digital revolution are wide-ranging, a growing body of evidence indicates the 'always-on' culture it encourages, can have a negative impact on our health and well-being.

Reduced levels of sleep, mental health problems and smartphone addiction are just some of the issues that can arise due to digital overload. A 2018 study among 11-15 year-olds found 43% agree they spend too much time on their smartphone, with a similar number reporting parents don't monitor usage. 30% also said usage negatively impacts on their sleep.

With this in mind, our project aims to co-create with 11-15 year-olds, a proposition for a digital application that promotes self-regulation, with an initial focus on increasing levels of sleep. Ultimately we are aiming to co-create something which employs the very technology young people use so much, to encourage healthy levels of sleep at a stage when young people need it."